Use of Crop Leaves for High-Value Animal Protein Production

This project is a demonstration of feasibility for a sustainable food ingredient production platform in crops beginning with bovine-identical proteins for the rapidly growing alternative meat industry. By enabling the production of identical meat proteins entirely produced within the biomass of plants, and designed and produced to enhance the taste, nutritional benefits and quality of existing plant-based offerings, we enable wider adoption of products that directly contribute to bettering of our climate emergency. Moreover, we are demonstrating an entirely new production platform and ecosystem, ultimately powered by photosynthesis, directly addressing the future of agricultural production and the alternative meat industry